Chromatin Control of Autophagy

The overall objective of this project is to determine the role of chromatin in regulation of autophagy. Autophagy is an evolutionary conserved lysosomal degradation pathway of diverse intracellular macromolecular components, such as membranes, protein aggregates and organelles. Autophagy is essential for survival, differentiation, development and cellular homeostasis. Autophagy dysfunction has been strongly linked with cellular and organismal aging and it is associated with age-related pathologies, such as neurodegenerative diseases.

Besides non-selective degradation, autophagy is also involved in selective, ubiquitin-dependent degradation of proteins. How specificity in autophagic selective degradation is achieved is not well understood. Recent studies have provided evidence for epigenetic, chromatin control of autophagy. Nevertheless, the role and function of chromatin organization and chromatin-regulatory factors in autophagy remains largely unclear. The fundamental repeating unit of chromatin is the nucleosome, which consists of 147bp of DNA wrapped around a histone octamer. Nucleosomes compact the genome and serve as hubs for signal integration for nuclear functions. Chromatin modifying enzymes are essential epigenetic regulators, altering the nucleosome structure, shaping the chromatin landscape in a spatiotemporal fashion and impacting all aspects of nuclear biology.

Our preliminary analysis revealed specific chromatin regulators that mediate selective autophagic degradation. This project will test the hypothesis that epigenetic control defines a new signaling pathway between nuclear and lysosomal autophagic responses involved in the aging process.
Specifically, we will address the following timely questions:

- How is the dynamic chromatin landscape altered during autophagy induction, contributing to selective autophagy?
- How is chromatin regulation integrated in the autophagic response, controlling the timely and efficient destruction of proteins?
- How does epigenetic control of autophagy promotes nuclear functions, cellular physiology and aging?

To delineate the role of chromatin regulation of autophagy and aging we will apply a powerful combination of genomics and proteomics together with biochemical, genetic and cell biology assays, using budding yeast and mammalian cells as model systems. This combination of unbiased systems biology and molecular approaches will reveal the physical and functional interface between chromatin control and autophagy response and elucidate the molecular underpinnings of this novel homeostasis pathway.